The Cambridge Solicitors App

External advice would be needed from experts on the technical side of developing the app, in regards to how we would physically develop it and the most cost effective options available to us. We would also need advice on the design of the interface due to the fact we do not have anyone on staff with those expertise.